Verified Approaches to Life Management & Improved Design of High Temperature Steels for Advanced Steam Plants (VALID

Full title
Verified approaches to life management & improved design of high temperature steels for advanced steam plants - VALID

Summary of the VALID project
The project explores the link between welding process and cross-weld creep strength for CSEF steel P92 and also the relationship between specimen geometry and weld width. Five different welding processes are being used to fabricate joints in P92 to allow acquisition of data over a wide range of process parameters and demonstrate the available welding technologies to industry. This will include the development of welding equipment and consumables. A demonstration of the creep performance of welds in new experimental steels will also be carried out.

Consortium
The consortium consists of seven official partners (see below, plus TSB Grant details) and six associates that have a strong involvement in the project

Official Project partners:
TWI Ltd – Grant £157,560
Air Liquide UK Ltd – Grant £147,390
Scottish & Southern Energy plc – Grant £12,750
Centrica Energy plc– Grant £12,000
Metrode Products Ltd – Grant £43,465
E.ON New Build & Technology Ltd - £26,117
Doosan Power Systems Ltd – Grant £26,268
Total Grant = £425,550

Associates:
Polysoude SAS (Sub-Contractor)
TenarisDalmine (Material Supplier)
The Open University
The University of Nottingham
TU Chemnitz

Industry Sector
Power (primary)
Secondary - ECM, Oil and gas, construction and engineering.